PlayClay as tool that empowers creativity and making

POINT LINE PLANE believes that developing new tools is an important means of inspiration, allowing new forms

of expression to take shape within UK creative sector. We are fascinated with how an object is perceived or

experienced. At the moment the industrial processes and machines stand between the designers and users.

There is an imaginary border dividing craft and design, and our idea is to change that by designing and

proposing our tool for making extraordinary everyday use objects - PlayClay extruding machine.

Point Line Plane aims to expand the PlayClay into a platform for creative exploration. Pushing deep into the

design process, we hope to break the chain standing between machine and user with an innovative solution

that are really tools which empower making within UK creative industry. We have been tinkering with digital

technologies in order to construct methods and means of production that meld together seemingly divergent

worlds. This output is an intersection of the digital and analogue, as well as design and tools.